'Role of RACO-1 in tissue homeostasis and cancer'

Cancer is now known to originate from the deregulation of cellular proteins important for controlling the normal growth of cells. Lung cancer is one of the most common causes of cancer-related death in western countries and Ras is a protein commonly mutation in this form of cancer. It has been suggested that the deregulation of Ras occurs within a specific cellular area of the lung comprising of lung stem cells, and that this is the origin of the cancer. This is important as it implies that that drug treatment could be directed to defined targets within the organ and thus eliminates the cause of cancer and reduces unwanted side effects. We have recently identified a novel protein, RACO-1, that could be an important molecular link between Ras and another cancer promoting protein, c-Jun. Here we will investigate the role of RACO-1 in lung cancer using various mouse experimental systems. We hope these studies will help us understand how the proliferation and development of normal and tumorigenic lung stem cells is regulated and how RACO-1 may function in this context. These studies will help us identify new regulators of lung cancer development, thus enabling the discovery of novel targets for rational drug design.

Technical abstract
Lung cancer is a major cause of cancer-related deaths in the western world. Oncogenic Ras mutations are found in 20-30% of non-small-cell lung cancer and are thought to be the origin of the cancer, however the precise molecular mechanisms underlying how this occurs are poorly understood. c-Jun is a proto-oncogene that has been implicated as a downstream target of Ras-induced tumorigenesis. We have recently identified a novel protein, RACO-1, which functions as a c-Jun coactivator in response to signals mediated by Ras. RACO-1 regulates cell proliferation and RACO-1 expression is upregulated in lung tumors in an oncogenic Ras mouse model. Based on these preliminary data, we propose to investigate the hypothesis that RACO-1 is a molecular link between Ras and c-Jun/AP-1 in lung cancer development by using a combination of in vitro and in vivo approaches. We will take advantage of an unpublished set of genetically modified mice, which are already available in our laboratories, to investigate the role of RACO-1 in RasG12D-induced lung tumor development. Moreover, by using a lung stem cell culture system developed recently we will be able to culture cells from various genotypes and probe the molecular mechanism by which self renewal, proliferation and differentiation of lung stem cell and lung cancer initiating cells is controlled by Ras and its downstream effectors c-Jun and RACO-1. Understanding the molecular mechanisms by which lung stem cells become tumorigenic is crucial for the potential development of targeted and rational drug design for human lung cancer therapy.